AAL Elders-Up!

The project builds an ecosystem for collaboration between SME and seniors.

The main innovation of the Elders-Up! system is that will monitor the end user state through its interaction with the collaborative Elders-Up! workspace in order to:

Adapt the interface and content of the workspace to the cognitive conditions of the user.

Engage and motivate the elderly in optimal collaboration in the work team.

Protect the elderly from fail into apathy and frailty after their retirement.